Queen's University Belfast and Precision Livestock Management Limited

To apply advanced animal sensor technology and associated engineering methods to develop a next generation rumen bolus for cattle that will provide information on pH and temperature to be used to improve cattle performance, health and welfare.